Stem Cell-Derived Extracellular Vesicles as Novel Tools for Inflammatory Recalibration and Resolution of Chronic Pain

Chronic pain affects millions worldwide and is a complex condition involving nerve cells, supporting (glial) cells, and the immune system. Increasing evidence suggests that chronic pain is linked to ongoing inflammation in the nervous system, with a signalling pathway called NF-?B playing a central role in both starting and maintaining pain. NF-?B controls the release of substances that promote inflammation, which can increase pain sensitivity and activate immune responses. However, simply blocking NF-?B can sometimes worsen inflammation, so targeted approaches are needed.
A promising new treatment involves tiny particles called extracellular vesicles (EVs), which are produced by a type of stem cell called mesenchymal stromal cells (MSCs). These MSC-EVs can potently regulate the immune system and reduce inflammation in various diseases, making them an extremely promising candidate for treating nerve pain. Our project aims to evaluate how effective MSC-EVs are at relieving neuropathic pain and to understand how they work. We strongly believe that MSC-EVs reduce pain by adjusting the activity of NF-?B and other key inflammatory pathways. We expect that by reprogramming immune and glial cells, MSC-EVs will interrupt the harmful interactions that sustain chronic pain. We will test MSC-EVs from multiple different sources using laboratory and animal models that mimic inflammation and pain. Advanced analyses will help us understand how MSC-EVs work and identify blood markers that respond to this treatment.
To support future clinical use, we will also look for similar markers in blood samples from 128 patients with nerve conditions caused by immune problems. This will help identify indicators of treatment response in humans, which could be used in future clinical trials after regulatory approval.
Ultimately, this study will help to define how MSC-EVs work and identify their most important characteristics, which are essential steps for developing new treatments for neuropathic pain.